GridPP7 RHUL Staff Grant (Grid Systems Expert)

This proposal, submitted in response to the 2022 invitation from STFC, aims to provide and operate a
computing Grid for the exploitation of LHC data in the UK. The success of the current GridPP
Collaboration will be built upon, and the UK's response to production of LHC data in the period April
2024 to March 2028 will be to ensure that there is a sustainable infrastructure providing
"Distributed Computing for Particle Physics".

We propose to operate a distributed high throughput computational service as the main mechanism for
delivering very large-scale computational resources to the UK particle physics community. This
foundation will underpin the success and increase the discovery potential of UK physicists. We will
operate a production-quality service, delivering robustness, scale and functionality. The proposal is
fully integrated with international projects and we must exploit the opportunity to capitalise on the
UK leadership already established in several areas. The Particle Physics distributed computing
service will increasingly be integrated with national and international initiatives.

GridPP fulfills a subsidiary objective of delivering resources to non-LHC (and non-HEP) groups,
partly as a provider to the IRIS consortium. The infrastructure supports work from 34 Virtual
Organisations, representing 28 communities including DUNE, NA62, PhenoGrid, ILC, CLAS12, LUX-ZEPLIN
(LZ), T2K, SNO+, CTA, HyperK and LSST, and most recently has supported several astronomy projects.
The extension of LHC computing to host these communities has been a cost-effective way to support the
wider Particle Physics community and the wider STFC community.

The project will be managed across various domains and will deliver the UK's commitment to the
Worldwide LHC Computing Grid (WLCG) and ensure that worldwide activities directly benefit the UK.